Search for a Higgs boson decaying to di-muon pairs at

LHC Run 1 established that there is a Higgs boson with properties so far established to be in agreement with the Standard Model Higgs Boson. There is still the firm possibility of several additional Higgs bosons of alternative masses, in various Beyond Standard Model scenarios. This project will search for BSM Higgs boson decays into dimuon pairs. This process is highly suppressed in the Standard Model, owing to the small mass of the muon with respect to other fermions, but can be enhanced in scenarios which do not respect the Yukawa structure of the couplings. Therefore this thesis will perform searches for such bosons. By the end of the PhD we will also have sensitivity to the Standard Model decay of the Higgs boson to dimuon pairs.